Performance sports bras for teenage girls and pregnant women

Women and girls are held back/drop out of sport and exercise due to their breasts - most acutely felt when breast change during puberty and pregnancy - as evidenced through reputable research:

* Breasts are the 4th biggest barrier to exercising.
* 46% of girls avoid exercise due to breast development
* Only 52% of women are active during pregnancy.

PeBe is setting about to change this. We have a design concept for a girls' performance sports bra; and a sports bra which can be worn throughout pregnancy and breastfeeding. This grant would fund the development of the girls and a maternity sports bras.